Engineering orthogonal split inteins as scalable tools for synthetic biology and biomanufacturing

An important goal of synthetic biology is the rational design and predictable implementation of synthetic gene circuits using standardised interchangeable parts to program cellular behaviour. However, most of the circuits constructed so far are small-scale systems that have been constructed by costly and inefficient 'trial-and-error' methods with limited parts. A hard truth behind this is that the engineering of complex circuits in living cells is currently limited by the availability of well-characterised and orthogonal genetic regulatory building blocks in addition to the lack of robust wiring methods. Moreover, versatile post-translational regulation tools such as split inteins represent an untapped/underexplored invaluable resource for synthetic biologists.

This project aims to develop new enabling tools for scalable gene circuit design via engineering novel orthogonal split intein mediated gene regulation control strategies, including engineering a library of modular and orthogonal genetic logic gates and switches to significantly expand the currently limited toolbox of genetic control components. The outcome will transform the present state of gene network engineering by directly addressing a key bottleneck in the field. I will also develop new efficient automation tools for gene circuit design and diagnosis to achieve rapid, predictable design of large-scale genetic logic circuits with advanced cellular information processing capacity. Such tools have the potential to significantly increase the efficiency and scale, and shorten development time of a typical gene circuit design project from the present several years to a few months. Further, the engineered post translational tools will be applied to develop groundbreaking biotechnology applications enabled by orthogonal split-intein mediated protein ligation including manufacturing novel anti-reflection coating biomaterials and modular versatile multipecific antibodies at a later stage of this fellowship program.

The successful outcome will lead to a transformative enabling technology for synthetic biology and open up a wide range of innovative protein-based biomanufacturing applications in the biotechnology and therapeutic sectors.

Potential impact
The proposed research falls into the BBSRC/EPSRC strategic priority areas of Synthetic Biology (one of the eight great technologies identified by UK government) and Developing New Enabling Tools for Biosciences, which hold great promise for applications in sectors such as industrial biotechnology, environment and healthcare, and are strategically important sectors for the economic future of the UK.

This proposed study aims to develop a new generation of synthetic biology tools for enabling programmable complex gene expression control and innovative biomanufacturing capacity in model E. coli chassis microorganism. The engineered scalable split intein tools will significantly expand the currently limited toolkit available for synthetic biologists to advance the engineering of large complex genetic control systems. The outcome will transform the present state of gene network engineering by directly addressing a key bottleneck in the field. The engineered tools will be applied to develop innovative biotechnology applications enabled by orthogonal split intein mediated protein ligation including manufacturing novel anti-reflection coating biomaterials and at a later stage modular versatile bispecific/multispecifc antibodies. The developed novel nanoscale coating approach has the potential to coat large area surfaces, and complex shaped structures at a significantly lower cost compared to nanolithography in addition being environment friendly and sustainable, and has a wide range of applications in both defence and civil areas. The new modular manufacturing approach will enable rapidly producing a large number of multivalent antibodies, leading to reduced costs and shortened development time, for many applications in disease diagnostics and therapeutics.

The technology may lead to applications in a range of industrial biotechnological areas that would benefit from the programmable advanced control of gene expression and cell behaviour, such as the life sciences research tools and reagents, microbe-based biologics bioproduction, in vivo bioprocess control and optimisation.

Hence the developed tools and technology will have wide impact in the synthetic biology and bioengineering communities by generating new scalable circuit design tools and methods, novel expanded sets of orthogonal regulatory components and innovative biomanufacuturing methods to assist the maturation of the emerging field of synthetic biology. The project will contribute to maintaining UK leadership in this strategic area and the national economical growth.

The work will be of extreme importance to researchers working at the interface of biology and engineering, and those in biotechnology industry. Potential patentable circuit designs and tools could be generated that might be of great interest to biotechnological sector and we will patent promising designs and technologies as they become available.

The project successful outcome will lead to a transformative enabling technology for synthetic biology and open up a wide range of innovative protein-based biomanufacturing applications in the biotechnology and biomedicine sectors.